Kingston University Higher Education Corporation and The Entryphone Company Limited

To develop and embed remote door intercom, CCTV and access control technologies enabling users to securely interact with their entry door, through their personal devices from anywhere in the world.